Feasibility and market potential for expanding the SentiMag indication to sentinel lymph node biopsy in melanoma

The novel SentiMag magnetic dye and hand-held magnetometer technique has been successfully applied to the sentinel lymph node biopsy (SLNB) procedure in breast cancer. It overcomes the disadvantages of the current radioisotope based technique - including lack of availability, workflow and handling issues and exposure to radiation.
The benefits of this magnetic technique could potentially be applied to other cancers including malignant melanoma, a high profile cancer with more than 116,000 cases per year in the EU and US alone (WHO), and a rapidly increasing incidence.
This project will explore the clinical feasibility of applying magnetic SLN detection to melanoma.